The Nineteenth-Century Sibyl

My project will offer the first comprehensive study of the sibyl in nineteenth-century literature and culture. Applying a comparative approach, I will read the sibyl across classical literature and medieval oracles to reconstruct nineteenth-century sibylline discourses. This historicization of the sibyl permits new readings of Romantic and Victorian texts, ranging from Samuel Coleridge's Sibylline Leaves to Gerard Manley Hopkins' "Spelt from Sibyl's Leaves." I will then consider how the sibyl, as a feminized prophet-figure, allows male writers to engage with nineteenth-century sexual discourses: why did nineteenth-century male writers utilize a female vatic authority to frame their poetic projects when other classical prophet-figures were available to them-and what might male writers' engagements with the sibyl reveal about the gender politics in Romantic and Victorian literature?
Considering these questions, this project analyses how nineteenth-century sibylline literature is historically and rhetorically mediated by gender. In antiquity, the sibyl simultaneously worked within and against a patriarchal tradition: while she derived power from Apollo's inspiration, she maintained her name and personhood as she spoke her vatications. The sibyl, unlike the Delphic Oracle and other Pythian maids, remained autonomous; she was no mere ecstatic vessel for a male god, but composed her prophecies in hexameter as a mortal woman. The sibyl's gender has always been at the centre of her poetics, prophecies, and cultural representations: in Plato's Phaedrus, for example, Socrates explicitly connects the sibyl and Pythian women with feminized experiences of prophetic inspiration and madness. This complex association between gender, the mantic arts, and language persisted into the nineteenth century.
The male poet's evocation of the sibyl, however, inverts her evocation of Apollo across ancient and modern literary traditions. Just as the female sibyl draws inspiration from a male god to prophesy in hexameter verse, the male poet pulls from the prophetess. Although studies of ancient and modern love poetry often frame the female beloved as the locus of the male poet's erotic desire and the aesthetic ideal of his art, the sibyl transcends the status of Muse and subverts gendered hegemonies; her inspiration fills these masculine poets and consequently feminizes them. The sibyl therefore holds a queer resonance I will explore in my thesis- particularly through Hopkins and Oscar Wilde.
This project will provide new perspectives to the fields of literary studies, classical studies, and classical reception; its analyses of the sibyl as a gendered transhistorical figure also have important implications for gender and sexuality studies. The interdisciplinary nature of this project similarly enables wider applications in the fields of book history, bibliographical studies, and digital humanities.